ReMilk.Glue. Recovering protein from dairy waste to create low-carbon sustainable adhesives.

ReMilk.Craft enables Grouse Fibre to develop a sustainable, low carbon (<2 kgCO2e/kg)adhesive made from waste milk proteins. The project will test whether dairy side streams can provide a reliable, low-cost source of casein and will improve the stability of our existing casein glue. The aim is a shelf-stable, low-VOC, reversible adhesive for craft, conservation and specialist technical uses that reduces reliance on petrochemical glues and keeps more value in UK supply chains.